University of Portsmouth Higher Education Corporation and Re Think Productivity Consulting Limited KTP 2021-22_R4

To establish a core organizational capability based on the integration of Machine Learning analytics into data collection, analysis and reporting activities which are currently done manually. To improve the ability to analyse trends and extract comparative insights for current/future customers across different sectors.